Directly-written integrated photonic circuits for quantum dot-based quantum simulations

Tom Street will develop a quantum dot (QD) source of small (3-6 photon) photonic mini-cluster states in a modular, scalable platform. These mini-clusters will be entangled via polarization encoding. The mini-cluster states will be fed into a directly-written waveguide circuit that he will fabricate at Macquarie University, of the type designed previously for quantum random walks (QRWs), and required polarization preservation. The processing of the 3-6 photon mini-clusters in the QWR circuit will result in the production of complex multi-body states which may be engineered to map onto many-body problems in other areas of physics, thus enabling quantum simulations.

This is a cotutelle project with Macquarie University, with local supervision undertaken by Mike Steel in the Dept of Physics.